High throughput mapping of inter-kingdom interactions using precision microfluidics and machine learning

Interactions between different kingdoms of life play a vital role in maintaining the balance of ecosystems and shaping the diversity and complexity of life on Earth. Inter-kingdom interactions, for example between a plant host and its microbiome, greatly affect processes like host health and development. However, understanding all interactions driving this effect is deemed an unachievable task given the great number of microbes within a microbiome. Current gold-standard approaches that rely on population-based analyses provide only average measurements and mask spatial heterogeneity. This generates incomplete, and sometimes biased information on inter-kingdom interactions, thus negating a full understanding of this complex system. The only way to reach a thorough and accurate interpretation of inter-kingdom interactions is by confining microbes and host cells in a controlled manner and in a uniform homogenous environment.

The aim of this project is to develop a precise high throughput approach for deciphering inter-kingdom interactions of a microbiome and its host. We will combine recent engineering advances in controlled viscoelastic co-encapsulation in a microfluidic device with cutting-edge biological techniques in single-droplet flow cytometry, cell sorting, and metatranscriptomics with state-of-the-art machine learning to link the microbial effect on its host to the underlying molecular mechanisms.

If successful, this approach will cause a paradigm shift in ecology from studying individual interactions to comprehending multiple interactions concurrently, acknowledging the complexity of natural systems. The workflow will provide the fundamental understanding on inter-kingdom interactions to engineer microbiomes for human health and agriculture - contributing to microbiome therapy and biofertilization - and to predict how host-microbe systems react to perturbation or environmental changes such as global warming.